Identifying sustainable pathways out of in-work poverty

Summary

In a time of austerity and low economic growth the challenges faced by low-waged workers in earning enough to support themselves and their families to achieve a socially acceptable standard of living are immense. Identifying effective and sustainable pathways out of in-work poverty for these workers holds significant benefit for the workers, their families and the state. However for employers facing increasing expectations to view their employees' wage through a lens of social responsibility rather than purely productivity or market comparison, this can amount to another significant cost pressure, to be set against a general background of competing wage demands throughout the organisation's workforce. Understanding how effective different anti-poverty measures actually are for workers, and how sustainable they are as long-term measures to be engaged with by employers, is therefore crucial to the in-work poverty policy debate. A debate that is increasingly urgent as recent UK figures show in-work poverty to be currently outstripping that of poverty in workless households.

This project provides a unique and valuable opportunity for a team of social scientists from the University of York and three important employers from the York labour market to work together on an applied research project that will help employers identify the likely effectiveness and sustainability of current measures being employed to reduce in-work poverty within their organisations. The project partners are the City of York Council (CYC), Joseph Rowntree Foundation/Joseph Rowntree Housing Trust (JRF/JRHT) and York St John University (YSJU).

The research project and knowledge exchange will focus on one specific geographical labour market, York. However the challenges currently being faced by these three employers are not York specific. Therefore the investigation and development of effective and sustainable strategies to deal with in-work poverty within these three project partner organisations will have much relevance to many more employers (and workers) across the UK.

To investigate which are the most effective and sustainable policies to reduce in-work poverty the project will undertake:

1. an employer and worker level analysis of the effects of the adoption of a living wage policy within the organisation and issues relating to the sustainability of the living wage commitment. Research which will not only be supporting CYC, JRF/JRHT and YSJU in their own organisation's adoption and sustainable embedding of the living wage policy but it will also provide an important evaluation of a wage policy considered to be a cornerstone of any anti-poverty employer stance, an evaluation which will have potential value to many more organisations in the UK.

2. an assessment of the constraints and challenges currently being faced by workers from the three project partner workforces will be undertaken through the design and collection of two surveys; the first will be a survey of a sample of workers (about 500 workers) earning below a particular wage rate at the three partner organisations. The second will be a survey that follows-up a sample of workers (about 40 workers) who responded to the first survey and were found to be experiencing or at risk of in-work poverty. Both surveys will allow an assessment of how effective current anti-poverty policies engaged with by the employers actually are for the workers.

3. an analysis using national and regional data on wage distributions, wage growth, and in-work poverty over time to provide a framing or background to the discussion of which are the most effective and sustainable pathways out of in-work poverty. This analysis will help to generalise the project findings beyond the York labour market and set the experiences of the project partners' York based employees into a national context.

Potential impact
Who will benefit
Identifying effective and sustainable pathways out of in-work poverty holds significant benefit for workers, their families, employers and the state. Those directly benefitting from this project will be workers at City of York Council (CYC), Joseph Rowntree Foundation/Joseph Rowntree Housing Trust (JRF/JRHT) and York St John University (YSJU) and in particular those employees with wage rates between the national Living Wage rate and the JRF's Minimum Income Standard (MIS) rate for single persons and 'two earner couple with two children'.

Also directly benefiting from this project are the project partner employers CYC, JRF/JRHT and YSJU as there will be a direct benefit to the employers in terms of improving knowledge on how to best direct policies to reduce in-work poverty and it will also directly support CYC, JRF/JRHT and YSJU in their own organisation's adoption of an effective and sustainably embedded Living Wage policy.

Locally within the York labour market there will be benefit through shared best practice to both employers and their workforces on policies to reduce in-work poverty. Regionally the same point will also hold and in particular there will be value to other regional local authorities (e.g. Newcastle and Sheffield and who like York have run 'Fairness' commissions) who also currently addressing the serious challenge of how to make the Living Wage commitment sustainable.

Nationally beneficiaries will include; Employer groups including the Chartered Institute of Personnel and Development (CIPD), Confederation of British Industry (CBI), Federation of Small Businesses and Business in the Community, Universities Human Resources (UHR), University and Colleges Employers Association (UCEA), and the GuildHE; Trade unions including the Trade Unions Congress (TUC) and UNISON; Central government departments including HM Treasury, Department for Business, Innovation & Skills (BIS), Department of Work and Pensions (DWP), Department for Communities and Local Government (DCLG) and also the Low Pay Commission (LPC); Poverty and Living Wage campaign/ research groups including Institute for Public Policy Research (IPPR), the Resolution Foundation, Work Foundation, the Living Wage Foundation, Citizens UK, Trust for London, Zacchaeus Trust and Child Poverty Action Group (CPAG))

How will they benefit
The project will have demonstrable impact through being; instrumental in directly affecting the development of employer based policy and best practice in relation to 'in-work poverty' within each of the project partner organisations, and also specifically on the sustainable embedding of the Living Wage policy; conceptual as the applied research project will make a contribution to the deeper understanding of policy issues relating to in-work poverty and the adoption of voluntary wage floors. Indeed the research project will extend or reframe the debate centred on the Living Wage, to become broader, encompassing additional in-work poverty measures that employer could engage with; and capacity building through the collaboration and knowledge exchange between the research team and the project partners, allowing a two-way exchange of knowledge and experience between the researchers and employers as practitioners.

In terms of the timeline of the beneficial impact there will be immediate impact during the 12-month project due to the continuous engagement with the project partners. At the end of the project period there will be a public/invited workshop which will present the research findings and share best practice from the research team and project partners with an audience of interested groups. To achieve longer-term impact the findings will be disseminated through policy-related and academic engagements, academic publication, and by the research team encouraging and supporting the project partners in their own dissemination within relevant international, national and local professional networks.